Investigating The Systemic Ethics of the Use of Artificial Intelligence in Bureaucratic Institutions

The ethics of artificial intelligence is one the most rapidly developing fields of philosophical inquiry. In the last ten years, the possible horizons regarding how AI can be used, and the effects it may have on society have broadened immeasurably. Whether we observe autonomous cars, algorithmic medical diagnostic systems, the proliferation of recommender systems, the use of algorithms in policing and court decisions, or even the recent surge in military interest in autonomous weapon systems, there are few areas that are not deeply affected.